Quantified-self for obesity: Physical activity behaviour sensing to improve health outcomes from surgery for severe obesity

It is widely assumed that physical activity affects weight loss outcomes for severely obese patients, but there is a scarcity of robust research on this subject. We propose to use smartphone sensors and advanced data mining techniques to conduct detailed investigations addressing this important question. The research participants will be obese people having bariatric (or weight-loss) surgery (e.g. gastric bypass), but our results will also benefit other people with weight problems and patients with other conditions where exercise is helpful.

In England just over a quarter of adults were classified as obese in 2010. This group is more likely to suffer from a range of illnesses (e.g. type-2 diabetes) and to have a lower life expectancy. Surgery is recommended for those with severe and complex obesity that has not responded to other therapies, and is highly cost effective in achieving weight loss, overcoming associated illnesses and promoting longer term health. However long-term success is far from guaranteed, with up to 15% of gastric bypass and 50% of gastric band procedures being ultimately unsuccessful.

Obese people often lead very sedentary lives, both before and after surgery. Research has shown that even small long-term increases in routine physical activity could be very significant for weight loss, so we are very interested in how we can motivate people to do that little bit more in their daily lives.

Patients attending the Imperial Weight Centre (IWC) are reminded to exercise during their hospital visits, but what they ideally need is a personal trainer to encourage them every day. Recognising this, patients have asked us if there are any devices that can help, and so we began our research into how sensors and mobile phones can seamlessly track activity and deliver timely, personalised feedback and encouragement.

IWC Patients have tried wristbands such as the Nike Fuelband - but despite initial enthusiasm the novelty soon wears off. These devices do not provide sufficiently detailed or meaningful information. Smartphone apps such as MyFitnessPal are also popular, but soon become tedious since users must log everything they eat or do: many trying them did not persevere for more than a few days.

With the advent of new apps it is now possible to track physical activity effortlessly just by carrying around one's smartphone, using its inbuilt sensors. Data is processed in the "internet cloud" where it can be analysed by new software we are developing. These apps also produce a complete daily "storyline" detailing a user's travels, and the amount and type of activity at each location. Our pilot users have been delighted to be able to see their physical activity progress and said that they felt motivated to challenge themselves to do more each day.

This project sets out to objectively monitor physical activites on a daily basis so that we can follow almost 1000 patients over protracted periods of time and throughout their weight loss journey. We will use advanced data mining tools to understand individual differences and responses to surgery in terms of physical activity and how these relate to weight loss and weight maintenance over time. We shall use our analysis and understanding of behaviour change methods to devise ways to encourage users to do better and thereby achieve longer and healthier lives. For example, individualised prompts could incorporate weather and location information to suggest suitable walks on fine days, support positive goal setting or inspire competition with other users. This project will pave the way for further behavioural studies, for example using emerging wearable-sensor technologies and should offer long-term benefits for obese people and others with many different types of health problems, where exercise helps - lifestyle recommendations and advice can be produced that will be more personalised and useful for individuals looking to optimise their health.

Potential impact
Patients, including users and previous users of NHS bariatric services, and their clinicians will benefit from this research in two ways:

1) Findings from the study will result in an improved understanding of individual differences in physical activity, motivational factors and weight management behaviours in severely obese people so that lifestyle recommendations and advice can be produced that will be more personalised and useful for individuals looking to manage their weight.

2) They will gain knowledge of, and access to, specific tools to help them increase their physical activity, assuming that the study produces evidence of their efficacy.

Being able to monitor the effects of physical activity on an individual's health is important for many other patient groups. There are indications of increasing incidence of cardio-vascular disease and lifestyle-related cancers in the general population, as well as alarmingly high estimated prevalence of diabetes and obesity. Exercise also benefits people with arthritis or backpain and is increasingly recognised as highly effective in supporting mental health.

More broadly we expect to be able to demonstrate the benefits of using smartphone sensor technologies to seamlessly collect healthcare-related information from people with the minimum of effort for both user and researcher. This should benefit many patient groups and researchers nationally and internationally.

In the UK general population over half fail to meet the recommended levels for moderate intensity physical activity (30 minutes or more on 5 days per week). And since these are self-reported measures the numbers are likely to be far higher (Health Survey for England-2008). The estimated direct cost of physical inactivity to the NHS across the UK based on 5 conditions (coronary heart disease, stroke, diabetes, colorectal cancer and breast cancer) is £1.06 billion (Allender et al, 2007) while it has been estimated that the wider cost is £6.5 billion per year in England alone through sickness absence and premature deaths in the workforce (Ossa D and Hutton J, 2002). Increasing physical activity also supports other social agendas; e.g. journeys made on foot reduce carbon emissions and help create safer, higher quality streets. By conducting this study and publicising its results we should influence many more individuals to make use of free physical activity tracking software to help them become more active and lead healthier lives.

In our previous research with a cross-section of 500 London commuters with smartphones, many of whom were overweight or obese, (SBRI Competition: "Changing behaviour to reduce the impact of obesity ....") we showed that the majority would benefit from and would be willing to use an App like "Moves": 42% were overweight; Most exercise for less than 150 mins/week; Some took brisk walks, but few for more than 30 mins at a time; Most did not walk near their workplace; Approx. half of the sample said they would use an App like Moves. 100 users were followed up with a 2nd survey: Of these over 60% were motivated to walk more and over 70% were willing to set themselves goals using an App like Moves.

Smartphone technology may improve targeting to harder-to-reach groups, including men and young people. These are two groups that do not necessarily access conventional healthcare services but are particularly likely to be 'early adopters' of novel smartphone technologies.

The Principal Investigator for this project, Lord Darzi, is the Executive Chair of WISH, the World Innovation Summit for Health, with major themes in obesity and empowering patients. Since obesity is a truly global pandemic and physical activity is a key influencer in obesity and other global non communicable conditions we anticipate that the innovations in this project can help to influence other healthcare systems and their policymakers as they investigate low cost technologies for patient self monitoring and care.